Development of robot-integrated integrated stand-off sensors for hazard identification.

This PhD project will develop and demonstrate a low-cost multi-sensor and treatment technology for rapidly identifying radiological and chemical hazards using robotic platforms.

For deployment in hostile or contested areas, the sensor system is designed to be interchangeable between UAV and UGV robotic platforms that can be easily deployed and used by operators.

The project will develop a set of integrated micro-sensors including scanning LiDAR, point laser ranging, GPS, micro-gamma spectrometers and gas sensors to enable the robot to map/scan an area for specific hazardous materials. Stand-off Raman analysis may also be examined as part of the project.

The student will also develop a prototype chemical treatment system that will use a directed spray to deliver one of the following options: (1) a disclosure fluid to identify whether a target object is leaking/coated with Chemical agents, (2) a hydrolysis treatment to rapidly degrade CB compounds or (3) a one- or two-part rapid-set, brightly pigmented resin to coat any 'hazard object' to render it inoperable.

The same technology aspects developed, in terms of robotic platforms and control algorithms for automated 'treatment' will be applicable to other numerous other industrial challenges related to inspection and reconnaissance.